Phage therapy for respiratory infections

In the wake of increasing antimicrobial resistance, there has been a call for more solutions to the
problem of antimicrobial resistant bacteria. Respiratory infections caused by these bacteria are a
leading cause of death globally. Staphylococcus aureus is one of the major pathogens that have
antimicrobial resistant strains which contribute to these respiratory infections. Bacteriophage (phage)
- anti-bacterial viruses - therapy can be aerosolised to provide localised treatment to the lungs for
these antimicrobial resistant infections. However, the exact factors dictating the deposition and
efficiency of this treatment remain heavily under researched. Phages must remain stable and
biologically active to be able to kill host bacteria. Selecting suitable nebulisers and formulations for a
characteristic phage library against S.aureus and other host bacterial species will reduce the loss of
activity. This project aims to understand the aerosol generation and formulation strategies that
determine optimal aerosolisation while ensuring maximum phage stability. In doing so, there will be
developments of inhalable phages active against S.aureus species having wider implications on more
phage therapies for the lungs.